Mapping quantum electronic properties on photonic states

The PhD student will investigate theoretical methods for mapping quantum electronic states in a semiconductor onto emitted quantum photonic states. NPL's metrology device, single-electron sources, with metrologically accurate control of electron emission with less than 10^-7 error rate and a timing accuracy down to one picosecond, can be adapted to achieve accurate control of electron injection for photon emission through hole recombination. Quantum state transfer, mapping the electron's quantum state (e.g. spin, spatial wavefunction) onto the emitted photon, would be valuable in realising quantum networks for photonic sources or transduction between quantum processors and communication channels. Presently, it is unknown whether such coherent mapping is possible in realistic experimental conditions present in recombination of injected electrons, hence it is first necessary to perform theoretical investigations. The objective of the project is to identify the most promising methods of quantum state transfer and these results will inform experimental efforts at NPL such as new device architectures, modes of operation, and characterisation techniques. Quantum networking is a strategic priority of EPSRC and within the UK National Quantum Technology Programme (UK NQTP), particularly as a specific focus area for a 3rd Phase Quantum Technology Hub (2024-29).